Passive Air Cooling (cool-earth)

Cool-Earth is an innovative application of an ancient practice for cooling water rural sub-saharan Africa, based on evaporative cooling.

This project demonstrates the technical feasibility report validated with an aesthetic model and a technical design of an optimised evaporative cooling system validated by instrumented demonstrator that will facilitate a refined concept with commercially relevant ancillaries.